INFINIte varieTY in confectionary manufacturing using new automation technology (INFINITY)

It is currently impossible to precisely control the deposition of inclusions in moulded chocolate products at large commercial scales. Inclusions (typically nuts, raisins etc.) are very difficult to handle and they are currently mixed with chocolate prior to dispensing. This approach significantly limits the precision of metering and placement of the inclusions. Separating chocolate from inclusions represents a significant step forwards, providing higher accuracy and flexibility. To achieve this requires a new method of handling the inclusions. In the INFINITY project a comprehensive approach based on advanced automation, in-process sensing and simulation will be used to perfect the handling system. The new system will enable Mondelez International to manufacture chocolate products (with inclusions) with infinite flexibility at large commercial scales. No other chocolate manufacturer is currently able to achieve this. Moreover, the approach can be applied to a wide range of other food products, such as biscuits, and provides a new benchmark for inclusions handing within in the wider food sector. The project will be led by Mondelez International's Global R&D Centre in Bournville. The development of the new system will unlock significant investment in new equipment sourced from UK suppliers, helping to secure the future of the UK in terms of both process and product development in this highly competitive sector.